Secure Communications, Analysis and Alerts for Respiratory Diagnosis (SCAARD)

"There is a substantial market opportunity for a low-cost personal medical device which can be used by a patient to help monitor and manage their respiratory condition. In the UK alone there are over 800,000 people with Chronic Obstructive Pulmonary Disease (COPD), as well as 5.4 million people with asthma. Globally WHO estimates that there are 64 million people with COPD and 335 million people with asthma. **It is widely acknowledged that many respiratory conditions are poorly managed due to the lack of an effective personal monitor which** **measures lung performance in a convenient and cost effective manner.**This results in a high level of respiratory exacerbations, sometimes resulting in permanent lung damage and often resulting in avoidable, high cost hospital admissions.

Cambridge Respiratory Innovations Limited (CRiL), of Swavesey Cambridgeshire, has identified a clear unmet need from both patients and healthcare professionals for a ""connected"" personal respiratory monitor. Doctors, respiratory nurses and patients are dissatisfied with current devices, which are peak-flow meters and spirometers (both of which require forced expiratory manoeuvres and are technique dependent). **CRiL has developed the N-Tidal Respiratory Management System, based on measuring CO2 in normal tidal breathing. Driven by the N-Tidal B personal respiratory monitor, N-Tidal will ultimately facilitate correct diagnosis and monitoring of COPD, asthma and other chronic respiratory conditions.**

Innovate UK is funding research which will:

1. Create the main N-Tidal Patient Database, with appropriate N3/HIPAA secure communications.
2. Create a secure ""handshake"" between the central N-Tidal Database and the RESPO (Replaceable Enclosed Sensor Paired Optics), which is an intelligent N-Tidal consumable, essential for measuring the TBCO2 waveform.
3. Ensure the integrity of the N-Tidal data and the alerts.

**The RESPO handshake is the most innovative element in this project.** It is an essential component of the N-Tidal B. The RESPO is a time-based consumable which will be prescribable and will provide the revenue streams for N-Tidal. Its use will link the patient, the device and the database, validating that the data analysis and time period has been funded. **The RESPO handshake will ensure continuity of revenue streams funding N-Tidal, protection against counterfeit consumables and allow for differential pricing by cardio-respiratory condition and geographic market.** It is a critical component for the successful commercialisation of the N-Tidal.

This Innovate UK funded research will complete the digital health infrastructure, enabling CRiL's N-Tidal personal respiratory monitor to transform the management of respiratory conditions in the UK and internationally."